Autonomous Evolution of Molecular Fragments to Drug Candidates

The most expensive and time consuming phase in preclinical drug discovery is lead optimization (LO) since it is comprised of several manual steps which are inefficient in terms of time and cost. These large expenses lead to many diseases being economically unfeasible to research hence this project aims to autonomise LO using High-Throughput Experimentation (HTE), labatory automation and machine learning through the introduction of Machine-Guided Molecular Growth (MG2). The MG2 workflow represents an automated feedback loop whereby starting materials with little biological activity are progressed into powerfully-binding drug-like molecules hence greatly accelerating bioactive molecule identification and significantly reducing costs. This will enable autonomous drug-candidate discovery for many diseases and help to eradicate suffering from potentially millions of patient worldwide.

The workflow will take a single starting fragment and perform many reactions to produce bioactive molecules. Use of microscale plates will enable the efficient performance of hundreds of reactions simultaneously at a microgram scale, whose products will be screened against a biological target to measure bioactivity and most promising products identified. Machine learning algorithms will then determine the best molecular growth directions to further exploit biological activity and products of interest purified and dosed with further reagents ready for the next iteration of reactions and further functionalisation.

The hardware set up will use a robotic arm to select starting materials and reagents from a compound library, where all solids are affixed to inert ChemBeads for ease of dispensing and liquids are pipetted, which then constitute one reaction within a 96-well reaction plate. Each reaction will then be purified using high-performance liquid chromatography-mass spectroscopy (LCMS), dispensed into a fluorescence bioassay and transferred to a fluorescence plate reader with the most promising reactions scaled-up and providing the starting points for further functionalisation.

After the MG2 platform is built, a case study targeting Trypanosoma Cruzi Prolyl Oligopeptidase (TcPOP) enzyme, a novel target for Changas' disease, will be conducted. Changas' disease is a neglected tropical disease affecting rural areas of Latin America where poverty is widespread, currently affecting approximately 6 million people. The case-study will aim to improve binding affinity only, but with scope of multi-objective drug optimization, and serve as a proof-of-concept with goals to enable further drug optimisation in cellular assays.